Macro-financial linkages

The interest in the linkages between the financial and the real sector fits within the need to rethink current mainstream ideas, following the Global Financial Crisis (GFC) of 2007-2009.
Firstly, I will assess how the monetary policy mechanism has changed in the aftermath of the GFC, given the strengthening of prudential regulation, as well as shifts in risk aversion more broadly.
Secondly, I would like to explore the interplay between the synchronisation of business cycles on the one hand, and macroprudential policies, cross-border deleveraging of international banks, or fiscal policies on the other.